EDEN - Environmental Domed ENd

The EDEN consortium have developed a highly innovative beverage can end (top end) design with inherent structural strength which saves up to 30% material over the most advanced beverage can end currently on the market. However, to realise this commercially requires a fundamental change to today’s flat sheet aluminium manufacturing processes. EDEN will enable this commercial implementation through the development of highly-innovative, automated, mechanical conversion manufacturing processes for high-throughput: end seaming geometry; laser-based panel scoring, and tab attachment through laser-welding.

Successful implementation of the EDEN technology will enable our supply chain to create new manufacturing technologies of UK origin that can be sold globally both directly and under licence. EDEN will lead to significant reductions in materials and energy usage as well as greenhouse gas emissions throughout the product lifetime from manufacture to final use. The commercial and environmental benefits will be achieved globally.